An open-access centre for nanoscale analysis and fabrication

We propose to offer to UK academics free-access to a range of the latest high-resolution microscopy instruments and fabrication facilities, currently located in internationally renowned research groups. This equipment enables the visualization and manipulation of objects, ranging from individual atoms and molecules to complex pharmaceutical and biological materials, to the nanometre scale. These are complemented by the available fabrication facilities which allow the construction of structured objects, also at this scale.Collectively presented as a 'Centre for nanoscale analysis and fabrication', access to this equipment will be made via a single-point contact within the Nottingham Nanoscience and Nanotechnology Centre (nnnc). The contact will be supported by a strong management and technical team to provide an efficient service that is easy to access for UK academics, and able manage and locate the resource available within the Schools and Centres involved. This single-point contact will also provide means to provide and receive feedback from users, to coordinate training activities and to make the most of any future opportunities for research collaboration and exploitation of the gathered data.The service offered includes 80 days of access, supported by 25 days training and analysis per annum. Following analysis/fabrication the centre will help prepare a short report of the involved work for the both the user and for the Centre's records. This report, together with any feedback received will be catalogued and used to produce a 6 six monthly report summarizing equipment usage and the Centre's activities. This, in turn, will be used to inform the Management Group Meeting.